Development of Advanced Wing Solutions (DAWS)

The DAWS project will explore and evaluate a range of innovative wing concepts (including the use of folding wing tips to allow for greater wing span), needed to significantly improve the performance of future generations of commercial aircraft. With ever increasing awareness of environmental concerns, reducing environmental impact in a commercially sustainable way is now the priority challenge facing the aviation sector. However, such aircraft can only be delivered if the design tools and processes used to develop them are similarly transformed. DAWS will deliver a selection of innovative design and validation processes needed to support the wing development activities.